The SimuTouch Clinical Skills Training Simulator (With Dental Injection)

This project will create the first commercial simulator for training dental injections. Student’s
the world over currently learn these techniques by practicing on each other. However, this
approach is now being phased out due to ethical concerns and also, even if practiced on
humans, there is very opportunity for detailed learning as objective feedback on the
performance of the task (e.g. proximity to the target nerve) is lacking.
Generic Robotics’ core IP is in haptics, a technology which adds realistic touch feedback to
computers. By combining haptics with sophisticated real-time computer graphics it is possible
to realistically recreate the visual and tactile sensations arising during clinical procedures. By
developing this technology for this specific application it will allow us to create an innovative
solution to a global training need.
The principle aim of the project is to develop a commercial prototype of a dental injection
training simulation platform which works and looks sufficiently like a finished product that it
can be demonstrated to potential customers and tested by them without support.
However, dental injection is the first target application/market of many which the product will
be applied to once developed as part of a novel disruptive business plan in clinical simulation.
The secondary aim is to achieve a commercial prototype platform which is general purpose
enough to support any small manual skills training application.
The principle objectives of the project are:
* To develop our core IP in haptic simulation to a commercial ready level of quality and
robustness
* To complete the product design of a desktop simulator for training injection procedures
* To develop our haptic interface hardware (electronics & mechanics) to a commercial ready
level of quality and robustness
* To investigate and pursue IP protection
* Complete rigorous testing with real users
* Identify routes to market and steps necessary to bring the prototype to market